Internalising 'Non-Westernism': The Role of Orientalism in Russia's Path to Socialism, 1861-1917

I propose to research how the idea that Russia occupied a 'non-western' trajectory of historical progression
into socialism was shaped by an Orientalist discourse from Western Europe.
A long ideological tradition of Russian-socialist thinkers theorised Russia's distinctiveness against Western
norms of historical development. These narratives relied on self-characterisations alleging Russia's 'non-western' nature. Yet these Russian self-descriptions consistently match the images of a 'non-European'
Russia found in Western-Orientalist discourse.
As established earlier, these Russian theories were derived from particular Western-European philosophies.
Interestingly, the later emergence of postcolonial studies traced 'Orientalism' back to the same Western
schools. Viewed together, this suggests that Western Orientalism and Russian-socialist theories shared a
common ideological source.
Yet this connection remains unexplored. Further, existing studies regarding the 'non-western' image of
Russia have been limited to a Western-centric angle: focusing on how westerners constructed the 'non-western' image of Russia to define their own Western identity.
I aim to explore the other half of this dialectic: How did these Western constructions of Russia's 'otherness'
affect Russian self-identities-particularly in the similar tropes found in Russian-socialist theories of 'non-western'-historical development? Were Western caricatures internalised in Russian-socialist thought? Was
the non-western character of Russia's socialist revolution ultimately inspired by a Western gaze?